AI-Enabled Mobile & VR Platform to Scale Training for the NHS Maternity Workforce

**AI-Enabled Mobile & VR Platform to Scale NHS Maternity Workforce Training**

This project explores how artificial intelligence (AI) can improve workforce training for NHS maternity staff; helping to address national concerns about maternal safety.

NHS England mandate all midwives to complete eight days of training every year through the 'Core Competency Framework', but most NHS trusts struggle to deliver this due to funding pressures, rota gaps and limited trainer capacity. Traditional classroom-based training is difficult to scale and often disruptive to clinical services.

Upskill.Health has developed a mobile and virtual reality (VR) training platform that allows staff to complete "bitesize" learning, such as emergency simulations and clinical refreshers, while remaining on the ward. Early prototypes have been tested in partnership with NHS midwives across 3 x NHS hospitals, with a pilot study launching in the coming weeks.

Whilst feedback has been positive, it's clear from our future customers that we need to find additional ways to deliver 'personalised' training, suited to individuals' engagement and performance, as well as communication and soft skills training, prior to scale out.

This technical feasibility study aims to assess the applicability of generative AI technologies to enable us to achieve this. We will focus on:

* Creating realistic digital role-play experiences, where midwives can practice communication skills through conversational simulation with digital avatars trained on real women's stories.
* Delivering personalised, adaptive learning, based on each user's experience level and performance.

The work will involve technical development, real-world user testing and an evaluation of the system's safety, effectiveness and equity. The AI features will be co-designed with women, midwives and academic experts to ensure they are inclusive, trauma-informed and clinically relevant.

The project is being delivered by Upskill.Health's core team, with support from Coventry & Warwickshire's Integrated Care Board, the 3 x local NHS trusts and academic collaborators at Coventry University.

If successful, this innovation could help NHS trusts deliver safer, more efficient and more personalised training; supporting staff development while keeping more clinicians on the ward. It could also open the door to further applications across emergency care, women's health and international healthcare systems.